CPrep - Closed point-of-care-Preparation Device

This project will establish a world-class consortium to innovatively address a critical step in administering cellular products for the cell therapy industry (CTI) – a robust validated platform technology to enable post-manufacturing process steps to be carried out at the point of care (PoC). This Closed-point-of-care-Preparation device will increase patient safety and enable a new generation of cell therapies that would otherwise have to be shipped fresh with its inherent logistics problems. This will address every step after a cell therapy leaves the central GMP facility through to the completion of the loading of the clinical implantation device at the PoC. Presently no such integrated closed PoC technology exists. Requirement for such a device is well recognised by CTI.